Brunel University London and PB Design and Developments Limited KTP 22_23 R5

To design and develop smart bidirectional EV rapid charging systems with Artificial Intelligence technologies. The knowledge transferred will allow the design and manufacturing capabilities to be brought in-house.